Nuclear structure and astrophysics using (d,p) with Na isotopes using the TIGRESS and SHARC arrays at TRIUMF

An excellent new physics opportunity is opened up by the UK's investment in a compact silicon box (SHARC) that will operate inside the TIGRESS Germanium array at TRIUMF in Canada. The high beam quality and intensities of ISAC-2 beams are well adapted to transfer studies, and the energies have now reached 4.5 - 5.0 MeV/A, where the shapes of the differential cross sections are characteristic of the transferred angular momentum and the optical model analyses to obtain spectroscopic factors is reasonable and proven.